Sp(2N) Gauge Theories and the Composite Higgs model

The Higgs boson, whose discovery was confirmed in July 2012, is responsible for the spontaneous symmetry breaking of the Electroweak interactions causing the W and Z bosons to acquire mass. The Higgs particle itself has a mass of 125 GeV; this is much lower than one would expect with the Standard Model. One resolution to this problem is that the Higgs is not a fundamental particle but is instead made of smaller constituents (similar to the way hadrons are made up of quarks). This can be modeled as an Sp(2N) gauge field that is coupled to fermionic matter. The aim of this project is to determine the bound states of the theory, its low energy behaviour and to simulate the theory on the lattice. The results from the latter will be extrapolated to the continuum limit.